RSA01-WaveRadar Enhance

The RS Aqua WaveRadar Rex is the global market leading device that allows accurate measurement of waves for applications ranging from coastal monitoring and protection to offshore operations and structural monitoring.This proposal will add enhanced communications and data distribution functionality that aim to meet the needs of an expanding market.